Integrated Aerodynamics and Thermal Management for Electric Ducted Fan Propulsion Systems

The project will focus upon the trade-off between aerodynamic performance and thermal management requirements for electric ducted fan propulsion systems, including development of advanced CFD modelling and experimental testing capabilities